Level Fintech: Building back Better Financial Wellbeing for UK workers via payroll linked savings and bespoke budgeting

_Over 20 million of us can't manage our money. 11.5 million have less than £100 in savings, and nearly nine million of us are in serious debt_'.

This was the assessment of the Money and Pensions Service (MaPS) on the UK's Financial Wellbeing prior to Covid-19\. The pandemic has served to amplify these societal issues given the increase in unemployment/furloughed workers.

Moreover, Covid-19 presents a significant budgeting challenge as the country tries to get back to work. Workers may come off furlough, payment holidays end and workers incur all the associated costs of being back in the workplace (travel costs etc.) will be re-incurred.

Our project (Level) will create an innovative financial wellbeing platform for employers to help their staff deal with these issues. This will be done via payroll-linked savings product enhanced by Open Banking powered behavioural 'nudges'.